Intelligent HVAC control system for clean rooms

The objective of this project for EECO2 is to assess the commercial viability of a highly
innovative and self-adapting HVAC control system for stringent clean room environments.
Clean rooms have the most stringent requirements for air cleanliness as one single speck of
dust can interrupt the production process. The energy requirements of clean rooms are
immense: almost 70% of the energy consumed is required by HVAC systems to control
tempaerature and humidity as well as to filter out dust particles. It is expected that the
proposed technology will be able to deliver energy savings of over 50%. There are an
estimated 20,000 clean rooms in the US while Europe accounts for approximately 27% of the
global cleanroom market and the UK for 3.5%. If high technology manufacturers in UK and
Ireland could save a minimum of £50 million per year (20%) on their cleanroom energy
consumption, this would represent around 5 million tonnes of environmental emissions saved.